Novel approach for sampling and integrated sample preparation for avian influenza identification

The Project aims to develop and optimise a novel aerosol collection and detection technology currently under development at the University combining the use of an Electrostatic Precipitator (ESP) with a Digital Microfluidics (DMF) platform for the efficient collection and recovery of airborne AIV. By leveraging the high-efficiency aerosol collection capabilities of ESP-DMF combined system - alongside its low power consumption and minimal sample dilution - the Project seeks to enhance airborne virus detection sensitivity and devise DMF-based sample processing, enabling precise droplet manipulation, to facilitate automated and miniaturised workflows for airborne environmental DNA ("airDNA") extraction, purification, and sequencing.